Application of a particle detection technique in situ temperature monitoring in synchrotron beamline end stations

Many processes in physics, chemistry, biology, medicine, climate, and the environment in general depend on temperature. Research aiming at a better understanding of the world around us, improving the impact of our research, and ultimately benefitting the quality of life, relies on precise data. The contact-free, in-situ measurement of temperature to be developed in this project using a temperature-dependent scintillation characteristic is targeting precisely this - improving the monitoring of temperature of a protein sample holder assembly for macromolecular crystallography on the I23 beamline at the Diamond Light Source. For this purpose, a technique developed for research into the dark matter of the universe is being adapted for use at a synchrotron beamline. It involves modifications to the designs of already demonstrated equipment, fabrication of a specialized version of this equipment, systems integration and implementation at the beamline of the synchrotron. The demonstration of feasibility and quality will allow a better assessment of the wider potential of the technique.